Gorg Cakes NPD Funding

Gorg Cakes Limited has been established to develop a brand and product range consisting of high quality Gluten Free and non-Gluten Free individual cakes which we will sell to the mass market through independent and multiple retail outlets.
The types of products we have identified do not currently exist in the general market-place and neither does the manufacturing process.
We require support from an external partner to support the business to develop product formulations and manufacturing processes to enable the business to meet the objectives set-out in its business plan.